Working time flexibility and work-life balance across Europe and the role of contexts: connecting the individual- , company- and the country-level

This highly innovative interdisciplinary project using sociological, managerial and psychological theories and state of the art quantitative methods aims to examine the impact of working-time flexibility on work-life balance of individuals, and the importance of contexts in this relationship. It brings together the key research strengths I've built over the years, i.e.; substantive knowledge of working-time practices across countries, theoretical understandings of the impact of job demands and resources on work-family conflict and the impact of contexts, my methodological knowledge using quantitative methods, and lastly my knowledge on some of the key comparative data sources available on these topics.
Work-life balance is a crucial aspect of an individual's well-being that also impacts the welfare of families and other societal issues such as fertility rates, and is therefore a major policy goal for most welfare states. For companies, considering that conflict between work and the family life will eventually impact a company's performance outcomes due to sickness, absenteeism, recruiting and retaining workers, providing work-life balance is crucial to retain a productive and effective workforce. One way of simultaneously addressing the work-life balance needs of employees and the productivity needs of employers, while keeping costs down for both governments and companies, is the use of flexible working arrangements. This approach has been supported at the company- national-, and even EU-levels via policies and campaigns, and can provide a good alternative to other more costly work-life balance policies. However, some scholars have pointed to the fact that flexible working can lead to spill-overs from work to home leading to negative results. Despite the mixed results, in-depth evidence based on cross-national data remain lacking and the question of who is really able to benefit from the use of flexibility, in what context, has yet to be answered. To provide this much-needed insight and empirical evidence for future policy developments, this project examines the following questions. What is the impact of working-time flexibility on work-life balance? Does this impact differ across different company and national contexts and individuals in question? If so, why? The study applies a multi-level approach connecting the different levels this dynamic takes place: namely the individual-, company- and country-levels. In addition, two time points are compared to see the extent of diffusion of working-time flexibility in the past years and how this influences its impact on work-family conflict. I will match different secondary data sets across 27 European countries, at the individual-, company- and national-levels for around 2004 and 2010 for the analyses. Different forms of quantitative analysis will be carried out, including multi-level modelling and models to study causal relationships.
The results of this research will provide crucial information for groups including trade unions, employers' organisations, organisations supporting working families and women's rights, as well as policy makers at the national and European levels. These beneficiaries will be contacted to take part as an advisory group, to provide valuable input for the project. This study will bring forward a new dimension the study of work-family conflict and the role of working-time flexibility by understanding the dynamics in a wider perspective, which reflects the actual environments individuals and companies are placed in and provide us with new understanding of the role of policies. The results of the project will be disseminated through policy reports and meetings open to all parties interested, as well as through attending international conferences and dissemination through academic publications. In addition, press releases, newsletters and web-site dedicated to the project topic will be used to distribute the outcomes of this project to a wider audience.

Potential impact
The outcomes of the analysis will provide the much needed understanding of the preconditions and contexts where individuals are actually able to take up flexible working-time arrangements as well as when it provides good outcomes at the individual, company as well as country level. Through this, this project aims to help enhance the quality of life and well-being of individuals across Europe, contribute to evidence based policy making both at the national and company level, and enhance efficiency and performance outcomes at the company level as well as government levels. This will benefit the following bodies.
* Workers in need of work-life balance, trade-unions and other worker support organisations
-National level:Trade Union Congress, University and College Union
-European/International level:European Trade Union Confederation, European Trade Union Institute
-Non-government organisations working with work-life balance issues and women's rights:Working Families, Fawcett Society
- Workers?dividuals who are interested in the issues of flexible working
This project will provide workers and worker support organisation with empirical evidence of the business case for the use of flexible working arrangements, and information concerning how flexible working arrangements should be implemented to best benefit workers. This study will also provide helpful information that can enhance the public awareness and understanding of flexible working and to support the use and extension of flexible working rights for all workers and families.
*Companies and employers' organisation
-National level:Confederation of British Industries, Federation of Small Businesses
-European level:Business Europe, other European employer's organisations
-Companies who are interested in the issues surrounding flexible working
The results of the project will provide information on the company context where flexible working arrangements can provide optimum performance outcomes for workers as well as companies. Thus this study will help businesses in general, and provide useful insights that can be used by employers and business organisations to help their members use good cost-cutting HR management practices that can lead to productivity gains and profit generation.
* Policy makers and Whitehall departments
-National level:Department for Business, Innovation and Skills, Department for Work and Pensions
-European level:European Foundation, International Labour Organisation, European Commission DG-Employment
The results from the national-level analyses will show us which countries have been successful in providing flexible working-time arrangements to a wider group of workers. In addition, the results will indicate the national preconditions needed to enhance the use of flexible working arrangements and enable its use to the benefit of both workers and companies. This will help enhance the effectiveness of policies aimed to help workers balance work and family life. Without this knowledge, policies introducing flexible working-time may not be successful in achieving their goal and may even lead to unintended negative outcomes.
I will set up an advisory board consisting of individuals from the three major beneficiary groups as well as academics in the field of comparative working time issues to help guide the process of the project from beginning to end. The results of the study will be disseminated to the users that can benefit from the results of the study through a jargon free executive summary. This will be delivered through a one-day conference held at the University of Kent open to all interested parties. In addition, a website dedicated to this project and interactions with the media will help deliver the key findings of this project to the general public. This will also allow for an easier communication flow to the general public to help public awareness and understanding of working-time flexibility and its impact on work-life balance.